From competing theories to fieldwork: the challenge of an extreme agreement system

CONTEXT OF THE RESEARCH\nLinguistics is a discipline which faces a seemingly irresolvable competition between several theories of its central component, namely syntax (sentence structure). Further progress requires us to clarify how the concrete predictions of each theory differ. We will create a framework for comparing and evaluating the claims of leading theories of syntax (HPSG, LFG and Minimalism). We do this by focusing on one core area of syntax, namely agreement. Specifically, we shall use data from the Daghestanian language Archi, which has an outstandingly rich and complex agreement system, for analyses in each of the leading theories.\n\nWhen accounting for agreement, contemporary syntactic theories tend to concentrate on isolated instances of complexity found in different languages. To determine the compatibility of the solutions suggested for these separate problems, we need to scale up to a full account of a complete agreement system. Archi presents a rare case of a language whose agreement system challenges major claims found in three different syntactic theories. \n\nOur previous work on agreement gives us the theoretical apparatus necessary for describing an extreme agreement system in a consistent way. Our typological work makes us aware of the range of morphological and syntactic possibilities in agreement systems. Our earlier research on Archi, through fieldwork which led to the compiling of an innovative electronic dictionary, enables us to assess the frequencies of the different agreement strategies. This will allow us to investigate how the agreement system functions in Archi, and how its different components interact. The range of available materials, rather unique for an unwritten language with a small number of speakers, our expertise in fieldwork and the excellent working relations with the community make it possible to investigate the variation in agreement that the system allows.\n \nThe project will employ an innovative model of investigation and dissemination. It is structured around regular day-long seminars, at which a key part of the agreement system of Archi will be analysed according to the three theories, the differences will be discussed by representatives of these theories, and further fieldwork requirements will be specified. Dissemination will begin as early as the third month of the project, through a Wiki. This will give the essential Archi data, and refer to the annotated corpus of Archi, published online in parallel to the Wiki. The Wiki will have three strands of responses, contributing to the three analyses of the data, in HPSG, LFG and Minimalism. These condensed materials will be of value for those interested in any one of the major theories of syntax, for those wishing to compare and contrast the three theories, and for those wanting to approach a language with extremely demanding syntax. \n\nAIMS AND OBJECTIVES\n1. Provide an implemented framework for comparing and evaluating syntactic theories. \n2. Produce an ontologically consistent description of the agreement system in Archi.\n3. Give three parallel syntactic accounts of the body of challenging data.\n4. Investigate the full range of function and variability of the Archi agreement system.\n\nPOTENTIAL APPLICATIONS AND BENEFITS\nThe obvious benefit is for theory: never before have syntactic theories been compared and contrasted in such a controlled, rigorous and innovative way. In terms of our understanding of extreme agreement systems, the benefits will also be considerable, since we shall have three complementary views, together with investigation of frequency data and research into the functioning of the system, which often lie outside syntacticians' main interests. The methodological innovations should also provide a model for collaborative research on problems which are challenging both inherently and because of the the theoritical diversity of the field.

Potential impact
This theoretical research has its major impact within syntactic and morphological theory. However, there are key areas where this research has a potential impact on four other constituencies. Our impact plan is geared towards the two non-academic communities of the four listed below, and we have marked these with an asterisk: \n\nSpeech community*\nGiven the nature of the current school situation, and the continuous media pressure, Archi is a seriously endangered language. Survival depends both on the esteem in which the language is held by its speakers and the regard of neighbouring communities where larger languages are spoken. Our work on the Archi Dictionary has had a positive impact. Continuing academic involvement in the language by outsiders, this time concentrating on syntax, is welcomed and highly valued by the Archi community.\n\nSpecialists in language technologies\nArchi is a truly amazing language in terms of its use of agreement as a syntactic mechanism within an ergative system. Understanding this complex system has potential longer-term benefits for the development of sophisticated NLP applications. Current applications are almost exclusively dedicated to English and other similar languages. Very little has been done on applications for the majority of the world's languages, which do not share the typological pecularities of standard average European. We are currently investigating this area of impact, and have already scheduled a seminar on Morphological Complexity and Computational Linguistics at the Sorbonne in 2013 (local organiser Olivier Bonami).\n\nSpecialists in on-line ontologies\nThe formal implemented description which will be a product of the research will inform the development of the GOLD ontology for linguistic description, available to the wider community via the Linguist List site. This will continue and develop the impact of our research on Archi through the Linguist List's LEGO project (Lexicon Enhancement via the GOLD Ontology), funded by the National Science Foundation (http://linguistlist.org/projects/lego.cfm). \n\nFoundation for Endangered Languages*\nThis campaigning organisation attracts attention from the wider public, well beyond academic linguists. We shall ensure that this body is fully informed of the progress of the work on Archi. \n